Centre for Ageing and Vitality

Promoting lifelong health is important because age is the greatest risk factor for a wide range of clinical diseases, from cancer to cardiovascular disease. This is particularly important because there are an increasing number of elderly people in Western societies, and these individuals often have multiple health problems. Therefore preventing age related disease is a priority. Ageing results from a gradual, lifelong accumulation of damage to our bodies. Crucially, we know that many of the mechanisms involved in the ageing process can be modified by lifestyle factors such as physical activity and nutrition.

The LLHW Centre for Ageing and Vitality aims to link together studies which look at the way we age with studies exploring the effectiveness of lifestyle factors. We believe these studies will lead to new insights into how these interventions work and new ways to allow healthy ageing in the future. Our major research programmes looking at the way we age will focus on abnormalities that occur in the way we produce energy through mitochondria and on the way our bodies react to damaged tissues (called inflammation). The major lifestyle programmes are based on looking at the effect of physical activity, or the reduced level of physical activity, as we age. We will also look at how what we eat can change the ageing process, for example, why do overweight individuals develop more age related disease?

To ensure we make as much progress as possible, the Centre will have five core activities that will be crucial for all of the different programmes of research.
These core activities are:
1. Developing models of ageing in mice so we can carefully study the effects of lifestyle interventions such as exercise and nutrition on different organs;
2. Collect and carefully store tissues from human subjects and mouse models to ensure that we can use these optimally for research;
3. Understand how the effects of physical activity and nutrition alter ageing tissues;
4. Deliver the best possible training to young scientists so that they will become future research leaders in lifelong health and wellbeing;
5. Provide valuable information to the public about lifelong health in a way that they will find it helpful and informative. Influence decisions made locally, regionally and nationally to help improve lifelong health

Technical abstract
Our plans focus on scientific themes which reflect the overall mission of the Centre to increase our understanding of the biology of the ageing process, and how physical activity/exercise and nutritional interventions influence these mechanisms. Our studies will bring together four different programmes of LLHW research. Our major mechanistic research programmes focus on mitochondrial and inflammatory ageing mechanisms which will combine well with our on-going interventions programmes in physical activity/exercise and nutrition. To ensure the cross-disciplinary nature of the LLHW Centre, five core activities have been identified which are specifically designed to facilitate extensive interaction between the four scientific programmes of investigation.
Core activity 1: Interventions in animal models: development, optimisation and use of exercise/physical activity and nutrition interventions in appropriate mouse models
Core activity 2: Human and mouse tissue resource: collection, storage and processing of human and animal tissues from the intervention studies for use in mechanistic investigations
Core activity 3: Epigenetics and transcriptomics: we hypothesise that many of the consequences of both mitochondrial and inflammatory ageing, and their modulation by specific lifestyle interventions, will be mediated by epigenetic mechanisms and associated changes in patterns of gene expression.
Core activity 4: Capacity building for future LLHW research: key staff appointments and capacity building PhD and post-doctoral training programmes which will be strictly cross-disciplinary in design, involving both the intervention studies and mechanistic investigations.
Core activity 5: Public and policy engagement: ensuring impact for our research is dependent not only upon high quality publications but also increasingly on engaging with public and policy makers. This will be a core activity to ensure that this is given a high priority within our Centre

Potential impact
The main impact of this research is to deliver on the strategic aims of the Research Councils, "living a long and healthy life". The whole focus of the research is to support bioscience research to help sustain lifelong health and wellbeing and to use our scientific discoveries to develop lifestyle interventions tailored for individual needs. We will do this by developing a better understanding of the role of diet and physical activity and the mechanisms by which they affect health.
Who will benefit from this research?
1. Public and patients with age related diseases. Our research will lead to better insights into the role in ageing of lifestyle factors, such as diet and physical activity. This will have an impact on public health (through our links with UKCRC Centre for Translational Research in Public Health (FUSE)) and patients with age related disease (through links with Newcastle NIHR BRC for Ageing and Age related diseases).

2. Policy makers. Our research will provide the scientific evidence upon which policy makers deciding on both public health issues and research priorities in the future will be able to make informed decisions.

3. Academic beneficiaries. The major academic beneficiaries will be the PhD students and junior research associates we train and the scientists in associated research centres with whom we will interact (MRC/ARUK Centre for Integrated Musculoskeletal Ageing (CIMA), the MRC Translational Centre for Neuromuscular Diseases, the UKCRC Centre for Translational Research in Public Health (FUSE), RCUK funded Social Inclusion through the Digital Economy hub, Newcastle NIHR BRC for Ageing and Age related diseases, and Wellcome Trust Centre for Mitochondrial Research

4. Industrial partners. Our current (Novartis, GSK, IMEC, Microsoft and Alere) and future industrial partners will benefit from our scientific advances and continued collaboration around the scientific understanding of lifestyle interventions.

How will they benefit from this research?
1. Public and patients with age related diseases. The primary aim of the LLHW Centre for Ageing and Vitality is to develop individualised lifestyle interventions suitable for the public and for patients with age related diseases. These will be translated through our links with UKCRC Centre for Translational Research in Public Health (FUSE) and Newcastle NIHR Biomedical Research Centre for Ageing and Age related diseases

2. Policy makers. The Centre for Ageing and Vitality will influence policy through the Newcastle Initiative on Changing Age. This initiative, led by Tom Kirkwood, will influence policy both locally and regionally through the Newcastle and North East Charters on Changing Age. The policy makers will also benefit from specific expertise within the Centre on key public health issues: John Mathers (nutrition through the life course) and Mike Trenell (physical activity through the life course).

3. Academic Beneficiaries. All junior scientists in the Centre will be part of the LLHW-Newcastle University training school which will include research retreats, specific invited speakers, training in generic skills, engagement opportunities, interaction with industrial partners and policy internships. Associated Research Centres will benefit by joint seminars, research training opportunities, scientific advances that they will be able to translate in patients and use of joint scientific techniques

4. Industrial partners. Our industrial partners will benefit from our identification of ageing mechanisms which could lead to targets which would be influenced by specific drug therapies. Our expertise in molecular mechanisms also helps in developing screens for compounds with a possible effect on ageing mechanisms. Our studies to develop and validate improved sensors for physical activity and physiological monitoring and better analysis of physical activity data will help companies provide individualised physical activity regimes.